Healthcare at home

Alcove is an Internet-of-Things-powered care ecosystem designed to keep older adults in their own

homes, avoiding the need for costly residential care. Alcove repurposes modern consumer technology,

from werables to wireless sensors, and wrappers it in a bespoke software layer, to create a customer

experience which looks and feels like any other consumer app. Alcove helps better inform and connect

older adults, their families and the formal care system, to better safeguard people and improve their

quality of life. The HEALTHCARE AT HOME feasibility study is looking at the commercial viablity of a

commercial roll out of this enabling technology in New Zealand including to those with dementia. It is a

collaboration with Nurse Maude, a large homecare provider, and St.. John, New Zealand's largest telecare

provider. It will provide all necessary prepartion for a large pilot with 90 older adults with dementia. This

will provide the evidence on which to base a large commercial rollout, both to care providers and directly

to consumers to help them better care for loved ones and reduce stress that they experience as caregivers.